Cinematic Geographies of Battersea: Urban Interface & Site-Specific Spatial Knowledge

CINEMATIC GEOGRAPHIES aims to harness the unique mechanism by which cinema and the moving image contribute to our understanding of cities by investigating the convergence of two different yet complementary ways of understanding the built environment: on the one hand, the historical approach developed by The Survey of London (English Heritage) and on the other, the cinematic interpretation of cities developed in the departments of architecture at the universities of Cambridge and Liverpool. Using Battersea as a case study, our aim is to contribute to a greater level of understanding and engagement with the built environment by enriching the Survey of London with a set of newly created digital resources made available in situ by means of locative mobile devices.\n\nThe Survey of London (SoL), referred to by English Heritage (EH) as 'the closest thing to an official history of London', provides a rigorous and systematic examination of each parish, whose topographical and architectural history - a description of its buildings - is what we would describe as the 'hard' city. Cinema, by contrast, provides the 'soft' side of the city as coined by Raban (1974): 'The city as we imagine it, then, soft city of illusion, myth, aspiration, and nightmare, is as real, maybe more real, than the hard city one can locate on maps in statistics, in monographs on urban sociology and demography and architecture'.\n\nBattersea, a landscape currently undergoing considerable changes, has been chosen by EH for a forthcoming volume of the SoL. Complementing EH's enormous effort to record and probe the architectural history of Battersea, we are planning to investigate the 'soft side' of Battersea through a process entitled 'cinematic urban archaeology'. This innovative technique makes visible the emergence of the modern city and its subsequent transformations since the year 1895 - the birth of cinema. Such retrospectively longitudinal cinematic studies of cities are now possible due to the increasing availability of archive material - fiction films, documentaries, newsreels, but also amateur films which are a particular focus of our study. Films have a remarkable capacity to resurrect a city's topography, which- together with its social and cultural context - is all too often folded away in maps of the past. Our initial investigations have revealed that Battersea is particularly 'moving-image rich', a fact that we want to enhance and make known through the creation of a novel and sustainable film database for the city.\n\nAt a time when in the words of Paul Virilio (1987) the screen 'became the city square, the crossroads of all mass media', so-called smart mobile phones play an important role in enhancing our experience of place, by bringing a perception of the 'here and now', one's presence in time and space, together with an aesthetic of representation. In the second phase of our project, by means of these ubiquitous smart phones, we are therefore aiming to make visible and accessible our new resource for Battersea, while also delivering the basis for a critical examination of its changing landscape. Locative media hold the potential to crack open the gap between everydayness and imagination. We argue that an intelligent use of locative media has the ability to reveal hidden 'lieux de memoire' [sites of memories]. In doing so, a new city topography can emerge where past memories, connected with individuals or communities, will make the 'invisible visible'.\n\nMindful of a careful balance between 'technology push' and 'content pull', we aim to offer an inspiring model for a coherent location-based digitally augmented experience and develop a methodology robust enough to be replicated in other cities in the future. It will be tested and demonstrated at the Wandsworth Heritage Festival in June 2012 and showcased in the London Cultural Olympiads later that summer.

Potential impact
1. WHO WILL BENEFIT FROM THIS RESEARCH?\nIt would have a significant impact on the Battersea community. It would provide a valuable model for sustainable communities by identifying links to their physical environments. \n\nA) This proposal falls within English Heritage's outreach policies, which aim to bring an interest in the built environment to as wide an audience as possible. In 2013 The Survey of London will publish the 49th and 50th volumes of their parish series on Battersea and this proposal constitutes a timely complementary form of exploration and interpretation of the area. \n\nB) The Wandsworth Museum will benefit from amateur filmmakers depositing their films, thus enriching its archive - the museum is about to be reopened and it will increase its visibility within the local community.\n\nC) The Wandsworth Historical Society and its members are the guardian of 'local memory'. This initiative would give their unsung efforts a profile within the wider community and beyond.\n\nD) This initiative would provide a widespread testing ground for research in locative media, of benefit to the mobile devices and software related industry.\n\n2. HOW WILL THEY BENEFIT FROM THIS RESEARCH?\n\nA) Within the local community, the largest beneficial impact is likely to be for young adults who are avid mobile phone users but have little 'common memories' with their environment. They would feel empowered to 'own the place' and intensify their sense of belonging to a community as young users would contribute their own memories in the 'write' mode.\n\nB) The Survey of London could potentially expand this methodology to other London parishes in the future. This work could also be extended to other English Heritage's sites throughout the UK making many 'sites of memories' more visible and accessible to the general public.\n\nC) The Wandsworth Museum is about to be reopened and it will increase its visibility within the local community.\n\nD) The establishment of locative media accessible sites of memories would greatly benefit the Wandsworth Historical Society to promote their cause to a much wider audience. In particular we know that young adults, who tend not to go to museums, would be more inclined to use their mobile devices to access 'sites of memories'.\n\n